A New Polymer Property Sensor to Enable Greater Use of Recycled Plasitics in Extrusion and Injection Moulding

This project aims to introduce a new revolutionary sensing technology that will give manufacturers previously unavailable information about their processes, and help them increase their use of recycled materials.

Peak to Peak Measurement Solutions Ltd are specialists in condition monitoring using embedded ultrasonics technology. Our non-invasive condition monitoring technology is able to offer online, non-invasive and real-time characterisation of critical process parameters and facilitates closed-loop control for lights-out machine operation, ensuring maximum production with minimum setup and downtime.

The aim for this work is to de-risk and incentivise the increased use of recycled materials and as a result increase its value, and decrease the existing reliance on virgin materials. Peak to Peak will work with a range of stakeholders along the manufacturing value chain to demonstrate the technologies industrial viability. This will include working with an industrial manufacturer to complete pilot-level trials of the sensor, and evaluate and quantify it's benefit to the user.